Research and Enterprise in Arts and Creative Technologies: REACT KE Hub

REACT: Research & Enterprise in Arts and Creative Technologies.

Knowledge Exchange gets lost in translation. Creative Economy demand and Arts and Humanities research culture too routinely fail to understand each other. They can seem to work to different rhythms and values. But they do and they must match, and they must talk, urgently. We will make that happen. REACT will engineer the radical change needed through its unique partnership with a leading Creative Economy broker, Watershed, pioneering a new model of dynamic creative interaction: Sandbox. REACT will match Creative Economy demand with Arts and Humanities excellence, creating sustainable partnerships that will provide significant economic and societal impacts, generating a transformative shift in capacity and HEI cultures at all levels. We will bring two cultures together and lead the necessary process of organisational change. Within four years we will have demonstrated the value of sustained tight integration of the CE sector and AH communities, and secured national and international recognition for our agile mechanism for dynamic knowledge exchange.

The REACT Hub is a collaboration between the University of the West of England, Watershed Arts Trust, and the Universities of Bath, Bristol, Cardiff and Exeter. It reaches across two dynamic UK regions, and uniquely across three cultural areas and two languages and creative economies. It brings together Arts & Humanities research from fields as diverse as Archaeology, Architecture, Classics, History, English, Welsh, Translation Studies, Performance, Media and Cultural Studies, Design, Music, Computer Science and Digital Technologies. REACT will offer researchers the chance to work with Micro businesses and SMEs, technology partners from either the commercial sector or the partner HEIs and larger scale Cultural Economy and Cultural Industry partners who have an interest in new creative content, and assets to exploit in partnership with academics. REACT will bring together high quality academic research with creative technology partners to developing innovative ways of engaging audiences. Creative economy partners will have the opportunity to develop new delivery platforms and researchers will be able to engage with audiences in new ways.

REACT Universities have teamed up Bristol's Watershed Media Centre to adapt their ground breaking innovation development programme, Sandbox, for working with academic researchers. This programme is supported by the University of Exeter's Innovation Fitness Test offering participating Creative Economy partners the chance to strengthen their market potential. Watershed's Sandbox brings together production teams around themed cohorts to make practice based prototypes; production teams follow a common timetable of development and testing, sharing their learning with one another across the cohort. This proven method aggregates ideas, talent and resources harnessing powerful outputs from diverse cross disciplinary inputs. See http://www.theatresandbox.co.uk/2010-evaluation/ for an evaluation of the 20101 Theatre Sandbox scheme.

Potential impact
Our key target sectors for CE impact are 1) Micro businesses and SMEs in the creative communications, design and technology sector; these inlude individual artists, start ups to medium size agencies who are likely to be the primary collaborators with many AH researchers, providing them with media, design and delivery expertise. Operations at this scale have both the agility and the motivation to experiment in the REACT process. 2) Technology partners from either the commercial sector or the partner HEIs; they offer REACT innovative platform support, e.g. sensor based delivery methods, interactive projection techniques, high definition imaging, high bandwidth computer networks, leading edge data, text and picture mining. Their motivation is access to a testbedfor new technologies on live projects. 3) Larger scale Cultural Economy and Cultural Industry partners (eg BBC, Tate St Ives, the National Trust, English Heritage) who have cultural assets to exploit in partnership with academics and an acute interest in developing innovative ways of engaging audiences. The REACT delivery plan highlights the necessity of brokerage and development - the iShed input to the hub provides us with essential experience in CE brokerage that is nationally recognised. Two phases per year will be devoted to forming partnerships and seeking opportunities to bring new partners and investment into the process. The success of this process depends on the qualities of cultural entrepreneurship we can foster in REACT - here the quality of the inputs from the Executive Producer and the Producers will be central. The support team will work closely with the Advisory Board to predict emergent market needs and formulate themes accordingly . For instance we know that IPTV will be coming on stream during the life of the Hub which will afford new opportunities for interactive programming; the 'internet of things' will move a step closer when smart phones are equipped with RFID readers affording the potential for objects to become media. We have good evidence that the method we are incorporating into REACT stimulates entrepreneurial activity. iShed's Sandbox methodology was developed in 2008 with the inaugural Media Sandbox, an annual scheme for six companies. In 2010 Theatre Sandbox was also launched (nationally). These schemes have now supported 23 companies with partners including HP Labs, Aardman, Microsoft, BBC, Ogilvy, iNets and DCMS. Sandbox projects have gone on to receive funding from Technology Strategy Board and Arts Council England as well commissions from brands and organisations including BBC, HP Labs, CITIN, UKTI, Samsung, Bluevia, Tate Modern, British Red Cross, National Trust and Soho Theatre amongst others. Examples of successes from previous Sandbox iterations point to the kinds of impact we can expect to achieve; shortly after completing Media Sandbox, Mobile game developer Mobile Pie won Channel 4's New Mobile Developer of the Year (MS08); AntiVJ have won global success and commissions using their mapping software (MS09); after building an RFID system for Proto-type Theater, Tim Kindberg secured a Technology Strategy Board grant to develop a commercial solution. He has since produced his first commercial campaign for Ford Focus live (TS10); start-up Mutant Labs have won commissions from Aardman and Mobile Pie through connections made by the Advisory Group (MS10); Nu Desine's Alphasphere musical instrument has received product design, electronics and music technology input from academics at both UWE and UoB. The project recruited 5 student interns, is currently negotiating an investment deal and has produced a fully functioning prototype; in 2011, Media Sandbox projects were showcased at SXSW in Austin, US and FutureEverything, Manchester. The Bristol REACT base will be co located with the National Centre for Public Engagement in the Watershed offering immediate expertise in introducing our work to public audiences.